Resilient Crops: Miscanthus for biomass and carbon capture

Technical abstract
Miscanthus: Dedicated perennial bioenergy crops are one route to deliver Net Zero by providing sustainable biomass for fuel and fibre, and carbon sequestration below ground. Rapid scale-up is required to meet Net Zero targets, and this will require new approaches such as seed-based, rather than rhizome-based, varieties that are robust, resilient, high yielding, and require little to no inputs. Using a combination of controlled environment experiments and the Altitudinal Gradient, we will study seedling growth and cold tolerance as key traits to optimise establishment and biomass yield respectively, and flowering and leaf abscission to optimise nutrient recycling and carbon sequestration.